Assessing the Development and Efficacy of a Condom with a Medicinal Lubricant for the Prevention of Recurrent Vulvovaginal Candidiasis (VVC) and Promotion of Vaginal Health

MyBliss is a sexual wellness brand redefining condoms as an active tool for women's health. Our first product - a male condom formulated with ingredients that are safe for vulva and vaginal health - has been embraced by customers and major retailers, including Superdrug, Debenhams, SheSpot, Unfabled, and Condoms.uk. With 32% month-on-month DTC growth and recognition as the best condom brand by _Cosmopolitan_, _Men_'_s Health_, and _Glamour_, MyBliss has proven strong demand for sexual health products that cater to vulva and vaginal health. Post-purchase surveys show that 0% of customers have reported irritation or infection, compared to 46.7% with other brands. Many have shared that switching to MyBliss has actively helped prevent recurrent vaginal and urinary infections.

Building on this success, MyBliss is now pioneering a new approach to sexual and vaginal health by developing an innovative condom designed to support the vaginal microbiome. Unlike traditional condoms, which primarily focus on contraception and STI prevention, our product actively promotes vaginal health.

This project will explore how our condom and its specially formulated lubricant interact with the vaginal microbiome, ensuring it does not disrupt its natural balance. Advanced laboratory models will be used to study these effects in a controlled setting, alongside research to gather insights from a substantial sample group on the commercial viability of the product. This will ensure the product meets real-world needs and fills a critical gap in women's health.

Vaginal health is often overlooked in the development of sexual wellness products, despite millions of women suffering from recurrent infections, discomfort, and irritation. Our project aims to address this gap by creating a solution that not only protects but also actively supports intimate health.

By combining scientific research, patient insights, and innovative product development, we are setting a new standard for women's health products. This project will lay the foundation for further development and regulatory approval, bringing us one step closer to launching a product that empowers women to take control of their intimate well-being.